WATT Re-Power

WEVC are undertaking a Feasibility Study, in collaboration with the Automotive Transformation Fund and key UK supply chain partners, to support the detailed development of capital investment plans as part of our manufacturing scale-up activites.

This Feasibility Study will underpin the circular economy philosophy within the business, exploiting WEVC IP in HV Battery design with in-house assembly, dis-assembly, re-manufacture, recycling and re-use infrastructure, complementing this with a similar arrangement for Electrical Drive Units.

The Feasibility Study will significantly improve the detailed information necessary to make critical investment decisions.